Aston University and ColdHubs Limited

To develop a hybrid solar-powered off-grid pre-cooling storage system for smallholder farmers clusters in Nigeria to supplement existing cold rooms, minimize agro-food waste, improve cooling efficiency, increase farmers' income and drive business growth in ColdHubs.